Culturally-Scandinavian graves with animal remains in some key cemeteries of the Rus' - a comparative analysis of animal depositions in relation to id

Building on background research on the importance of human-animal relationships in the Viking Age, this project aims to
explore the regional differences and manifestations of Norse identity in the eastern Viking world through an analysis of
mortuary traditions and practices, and specifically the evidence for Norse burials with animal remains - or lack thereof - in
some key burial grounds of the Viking settlement in Eastern Europe. This will be compared to the evidence of animal
offerings in graves in the territories of the western Viking diaspora (e.g. the British Isles and Iceland), and within the
Scandinavian homeland itself. The presence - or absence - of animal remains will be used to discuss the negotiation of
Norse identities as well as the translation and adaptation of Scandinavian burial customs into new lands and new sociopolitical contexts, as connected to migration patterns, identity formation and culture contact dynamics.